Commercial Digital Displacement Pump (CODD-P)

Project CODD-P seeks to deploy for the first time a COmmercial version of a Digital Displacement Pump and its electronic controller in place of a traditional hydraulic pump with a swashplate design. This revolutionary technology is highly efficient with minimal part load losses such that a significant saving in fuel consumption (and hence carbon emissions) will be achieved. In-service testing of a fully certified system, combined with accurate measurement of fuel consumption will demonstrate this is the case.